Transforming mass spectrometry for electron microscopes - the future of bioscience imaging.

Seeing life in 4-dimensions (space and chemistry) is crucial in understanding development and disease. Some of the most pressing needs for new insight in bioscience: neurodegeneration, cancer, cellular transport and metabolomics, bacterial multi-resistance, all require new tools and methods able to probe life in new ways across scale to enable new insights for treatment. To do this requires the delivery of these tools and methods in the form of next generation instrumentation for meso- and nanoscale imaging and chemical mapping of cells and tissue. Here we aim initially to demonstrate how 4D chemical and spatial imaging could be possible through the combination of scanning electron microscopy (SEM), sample milling via plasma focused ion beams (pFIB) integrated with secondary ion mass spectrometry (SIMS). This multichannel, spatial and chemical, imaging of volumes would enable mapping and navigation through complex biological samples at the tens of nanometre scale and the subsequent targeted preparation of thin lamella samples for nanometre resolution analysis by cryo-electron tomography.

Advances in the field of Cryo-Electron Tomography (Cryo-ET) now enables structures in cells and tissues to be imaged on a pseudo-atomic scale within their native context. Simultaneous advances in mass spectrometry imaging (MSI) makes detection of the metabolome at subcellular resolution and under cryo-conditions possible. Furthermore, current research shows that proteins, peptides, lipids and metabolites can all be identified and localised within a single sample for a truly multi-omic approach. However, bridging the gap in size domains and getting structural and chemical information on the same areas of interest is a significant challenge. In this project we aim to explore how these new technologies could be used to bridge this gap and radically enhance each other through a series of proof-of-concept experiments, on cell and tissue samples, that will enable design of transformative technology in life sciences.

Work at the Rosalind Franklin Institute is driven by a clear aim of making transformative leaps through development of new instrumentation, creating new ways of working and integrating previously disparate approaches. This conceptual design would deliver a completely new type of instrument, capable of exploring biological tissues in a way previously not possible - bringing together high-resolution SEM imaging with SIMS imaging to create a 4D FIB-SEM-SIMS system that overlays chemical information, eventually in the form of protein identification, onto the high-resolution 3D spatial map obtained with SEM.